Participants United: bridging the gulf between community knowledge and academic research

Participants United brought together academic and community research partners to look at how issues of knowledge, power and voice are tackled when setting up participative projects. Creating a forum where a balanced exchange of ideas is openly supported; questioning notions of 'informed-consent'; considering how best to share credit for ideas and opinions formed collectively; ensuring there is genuine value and benefit for participants taking part in research and reflecting on the role of the academic as researcher and participant formed the basis of the Participants United summit and the discussion that followed online and offline.